Understanding how tumour associated macrophages control the tumour immune landscape in NF2-Schwannomatosis

IMPORTANCE: NF2-SWN is a devastating condition for which there are limited treatment options. The development of bilateral vestibular schwannoma (VS) tumours - tumours arising on the vestibular nerves - is pathognomonic for NF2-SWN. Individuals with NF2-SWN experience multiple tumours throughout their lifetime that cause significant morbidity including profound deafness, and which can lead to brain stem compression, hydrocephalous and early death. We know that the process of inflammation occurs in NF2-SWN VS, that macrophages constitute >30% of cells in the tumour, and that the major proliferating cell type in a growing VS is the macrophage. We think that understanding macrophage-dependent inflammation in NF2-SWN VS will allow us to find new therapeutic targets and potential treatments.

AIM: The aim of this work is to understand mechanisms regulating the production of proinflammatory cytokines that control macrophage phenotype and proliferation in models of NF2-SWN VS. Understanding these mechanisms will lead to the identification of therapeutic targets and intervention studies against these targets in pre-clinical models. Some specific aims of this project are to identify:

The effect of NF2 mutations on macrophage inflammatory responses in in vitro culture

The macrophage inflammatory response within a preclinical model of NF2-SWN VS

Intervention studies using new and repurposed modulators of inflammatory responses in the models mentioned above

OUTCOMES: The outcomes of this project will be:

New insights into inflammatory mechanisms and disease processes within NF2-SWN VS tumours

Identification of new therapeutic targets for inflammation and disease, specifically NF2-SWN

Interdisciplinary cancer immunology training for the PhD student

High impact publications and new grant applications

METHODS AND TRAINING: The PhD project will be based within the Brough and Couper labs primarily with training also conducted with our partner NF2 BioSolutions. The project will start with an interrogation of the sub-cellular signalling and inflammatory profile of macrophages in culture harbouring NF2 mutations. The Brough lab are expert in the cell and immunobiology and detection of inflammation. The Brough lab combine expertise with the Couper lab who are expert in pre-clinical disease models including the mouse NF2-SWN VS model. The Couper lab are well set up to characterise the immune tumour microenvironment and the spatial and phenotypic analysis of the macrophage compartment. Brough and Couper will combine with brain surgeon NF2 specific clinician Omar Pathmanaban to develop intervention studies and dosing regimens that will lay the foundation for future translation and impact. Our partner NF2 BioSolutions will train the student in outreach activities including patient and public engagement activities, science communication through social and other media, event organisation, fund raising and grant writing, and charity organisation and finance.